University of Strathclyde And Highland Spring Limited

To improve operational efficiency through re-engineering of manufacturing and supply chain processes and implementation of new business systems. To improve financial and administrative processes and to improve Group operational efficiency through restructuring and integrating group companies in to the group structure, processes and business systems.